PROTECT – 222nm far UVC light technology to treat COVID-19 infected airborne microdroplets

This proposal will develop and manufacture PROTECT -- a safe, innovative 222nm far-UVC light fixture installed in air handling units to destroy COVID-19 found in exhaled microdroplets in indoor environments. PROTECT can be used in a populated indoor environment with no harmful effects on skin or eyes.